Moving metals: Systematic characterization of metal transporters in Toxoplasma gondii

Cells require metals to create energy and to grow and divide. However, metals cannot pass through the membranes that surround our cells, and instead are transported across membranes by specialised proteins called transporters. This is true of the cells in our bodies, as well as the pathogens which infect us. I am interested in a single-celled parasite called Toxoplasma gondii. This parasite can live in any of the different cells or tissues in our body, making it exceptionally good at adapting to its environment. We know that Toxoplasma requires metals, but we don't know how they are transporting these metals from our cells into the parasite.

In this project, we will identify parasite transporter proteins, and investigate how they are functioning within Toxoplasma. To do this, we will first investigate some metal transporters that we know about because they are similar to ones studied in other organisms. We will find out what happens when we remove these transporters, and where they are localised on the cell.

But we predict there are types of transporter proteins that are not similar to those we know about. To find these is more challenging. We will make a collection of parasites with every transporter (about 200) deleted. We will grow this collection of parasites in different conditions (e.g. with different levels of metals). By measuring how much they grow, we can find transporters that, when we delete them, change the parasite's ability to grow under different metal conditions. This will help us identify which transporters are important to the parasite in different environments.

To investigate how these transporter proteins function, we will also take other approaches. We will see if our parasite transporters can replace ones that are well-studied in yeast. If they can it means that they are likely to have the same or a similar function. We will also put our transporters into frog eggs. Frog eggs are special because they do not have any transporters of their own, so using these large cells we can measure very precisely how our parasite transporters are working to move metals into and out of the cell.

In this project, we will learn the identity of Toxoplasma metal transporters and how they function in these parasites. Because metals are essential to the parasite, if we understand this we will understand more about how the parasite produces energy and how it interacts with the cells or our body. This knowledge will help us in the future discover new way to treat Toxoplasma, and possibly its related parasite Plasmodium, which causes malaria.

Technical abstract
Metals, including iron, copper, zinc and manganese, form an integral part of enzymes required for life. Metals cannot diffuse and must be moved across membranes by specialised transporters. In the obligate intracellular parasite Toxoplasma gondii, metal transport has been understudied, despite its importance in parasite replication and virulence. In this project, we seek to understand how metals are transported in T. gondii through three complementary approaches. Initially, we will focus on several likely metal transporters, identified through homology, and determine their localisation and phenotype upon conditional gene depletion. To identify new metal transporters, we will create a sgRNA library targeted to parasite transporters, which when combined with parasites expressing Cas9, will allow us to determine the phenotype of all transporters in the genome in a pooled fashion. We will grow these parasites under conditions of metal depletion or excess and focus on transporters with differential essentiality across conditions. To determine the specificity and kinetics of T. gondii metal transporters, we will initially determine if transporters can complement yeast mutants in known metal transporters. We will also then express selected transporters in Xenopus oocytes and use radiolabelled ligands and electrophysiology to determine kinetics of parasite metal transport.

These approaches will allow us to gain a broad and systematic understanding of metal transporters in T. gondii. This will provide the basis of a new area of study in Apicomplexan parasites and will likely discover multiple essential transporters which may make good drug targets.